Patient Stratification of Hard-to-Diagnose Diseases using Patient Similarity Networks

The primary objective of this project is to enhance diagnostic processes for heterogeneous and prevalent diseases by leveraging Patient Similarity Networks (PSNs). This research will focus on common morbidities such as hypertension, osteoarthritis, heart disease, asthma, diabetes, and stroke, utilising multi-modal data from the Generation Scotland (GS) dataset. The GS dataset includes genetic, phenotypic, and electronic health records (EHRs), offering a rich resource for studying disease complexity and interrelations.
The study aims to stratify patients into homogeneous subgroups based on shared characteristics and disease patterns. Random Forest analysis will be employed to identify and rank informative features across diverse data types, including genetic, lifestyle, and clinical factors. These features will then be used to construct PSNs, enabling the application of community detection algorithms, such as the Louvain method, to uncover potential subgroups within these morbidities. Predictive models will be developed to enhance the diagnostic accuracy and subgroup classification of these diseases, ultimately providing insights into the true prevalence of the identified subgroups within the GS cohort.
By improving disease stratification and diagnostic precision, this research aims to contribute to personalised treatment strategies, efficient clinical trial design, and a deeper understanding of the mechanisms underlying these common yet complex conditions.